FATHUM: Forecasts for AnTicipatory HUManitarian action

Potential impact
The research proposed in FATHUM has been designed to both strengthen the significant investment in 'Forecast-based Financing' pilot studies from several governmental donors and to inform policy within UN initiatives which feature FbF, such as 'Anticipate, Absorb, Reshape' (A2R), launched at COP21. FATHUM will combine research excellence with development and capacity-building impact. These joint considerations are embedded in the programme of work from the outset.
The intended beneficiaries of the research are spread across a variety of scales.
FATHUM will enable national Red Cross Societies and the World Food Programme to reach local communities with targeted and appropriate humanitarian action in advance of a disaster occurring, thereby reducing the impact of disasters on lives and livelihoods
FATHUM will strengthen the national capacity of the Mozambique Red Cross Society and Uganda Red Cross Society to implement and evaluate ongoing Forecast-based Financing pilot studies, as well as linking with similar pilot projects in Tanzania, Ethiopia and Togo through the Red Cross Red Crescent Climate Centre. It will also help to develop operational forecasting capabilities and influence national policymakers to strengthen early warning systems in these countries.
FATHUM will grow the capabilities of international actors such as Red Cross Red Crescent Climate Centre, the World Food Programme, the Food and Agricultural Organisation (FAO) and others to integrate the best scientific-expertise into their Forecast-based Financing operations.
FATHUM will make a timely contribution to international disaster risk reduction and resilience frameworks and policy development, including the Sendai Framework for Disaster Risk Reduction and A2R. It will produce findings that will influence policies around early-warning, preparedness and anticipation within organisations such as the UK Department for International Development, the International Federation of Red Cross and Red Crescent Societies, and the UN Office for Disaster Risk Reduction, Food and Agriculture Organisation and World Food Programme.
The research findings are intended to inform the future development and implementation of international development and humanitarian policies and mechanisms, and to provide current and potential FbF donors with recommendations and tools to better understand and engage with mechanisms for science-based decision-making to help apply uncertain forecasts for early and informed action before a disaster, thereby benefitting those people most vulnerable to climate-related disasters.